Land Wiki - Built Environment Application

Land Wiki is an open data project for mapping sites that have development potential. These are spaces such as brownfield sites, that have the potential to be transformed for better use.Land Wiki will make it easy to discuss these spaces. It will help communities not only find out about planned developments around them, but suggest them too. Quality information and planning underpins all successful projects in our built environment.